University of Northumbria at Newcastle and Turner & Townsend Consulting Limited

To use information modelling technology to create a digital design management service for construction projects with an integrated decision-support platform to facilitate collaboration and increase productivity.